Network Security in a Quantum Future

As part of the UK's critical national infrastructure, the energy system must be secure against malicious cyberattacks. The nature of emerging quantum computing technologies will enable attackers to break encryption that is currently highly secure and open significant new attack vectors.

To ensure resilience, energy networks must therefore consider the quantum threat in their cybersecurity strategies. However, understanding quantum impact requires highly specialist knowledge. This project addresses this by creating an innovative risk management tool to assess the quantum threat to the energy network, mapping it to a diverse range of energy system assets, and enabling prioritisation of appropriate mitigations.